Improving the sustainability and quality of DDGS, the high-protein animal feed co-product from bioethanol production, by using triticale as a biofuel feedstock

We aim to improve the sustainability of the high-protein co-product used for animal-feed, Dried Distillers Grains with Solubles (DDGS), by using triticale as a biofuel feedstock. As well as having a favourable amino acid profile compared with wheat, recent research shows that triticale can out-perform wheat on high-yielding land with reduced nitrogen fertiliser requirements and improved environmental credentials. Triticale has never before been used as a UK biofuel feedstock, so we will:

1) Demonstrate cost & environmental benefits of triticale over wheat across contrasting environments;

2) Evaluate grain, alcohol & DDGS quality in the lab;

3) Optimise protein output;

4) Demonstrate market utility by processing triticale in a commercial plant.

This project engages the whole supply chain including breeders, agronomy & research companies and a biofuel processor.